Innovating across sectors: Examining new models of work and novel organizational forms emerging in partnerships between the public and third sectors

The Innovating Across Sectors (IaS) research program examines the challenges of partnering across sectors (cross-sectoral partnerships) to provide public goods, such as healthcare. IaS research focuses on newly-formed partnerships between the public sector (government services and systems) and the third sector (i.e. community, nonprofit organizations, open source networks and databanks). IaS further focuses on examining those partnerships where new digital technologies (platforms, social media, artificial intelligence), often created by the private sector, have a prominent role. The challenge of creating, maintaining, managing and regulating these partnerships is heightened because they involve multiple stakeholders (service users such as patients, professionals and professional associations, private companies, organizational leaders, policymakers and the public).

IaS leverages an interdisciplinary research team, as well as both qualitative and quantitative research methods, to examine in real-life settings a series of cases in the UK and Canada with plans to expand to the USA and more countries.

We aim to address important questions of how these new innovative partnerships emerge, how they can be sustainable, to understand their intended and unintended consequences for various stakeholders and how these are regulated or managed in real-life settings.

Potential impact
From this research, benefits will flow to:

- Public sector and third sector organizations directly involved in this study as research partners, because my research will yield actionable findings to guide in the improved design and implementation of partnerships. This will have immediate benefit.

- Public sector and third sector organizations and government officials in the UK, because the cross-country comparisons will yield insights on PTS effectiveness and sustainability which in turn will benefit the economic competitiveness of the UK. Also the broad utility of the findings will increase the effectiveness of public services not only in healthcare but also in other human services (e.g. education, childcare, immigration services).

- Policy-makers within the UK and the US, because findings will inform current conversations on the value of PTS through cross-case analysis which yields generalizable findings. Drawing on these findings I will create policy briefings to contribute to the redesign of the Key Lines of Enquiry set out by the Care Quality Commission and the latest update of the UK Taskforce on Empowering People and Communities. My evidence-based recommendations will also be of direct interest to the What Works Centre for Wellbeing, which has just started exploring evidence-building proposals, and for the Health and Wellbeing Alliance established in 2017 to give NHS England, Public Health England and the Department of Health and Social Care access to voluntary organization co-design partners.

- The wider public. More effective and sustainable PTS partnerships will benefit directly mental health patients whose care delivery will improve in the context of my study. As mental illness impacts on the wellbeing of patients as well as their communities, more effective co-delivery care models will benefit society as a whole. Also, findings from this study will be transferrable to other public services (education, childcare, immigration services) therefore maximizing the benefit to the wider public.

Dissemination of the research findings will target all relevant levels: academia, industry and policy. Through disciplinary and interdisciplinary conference and invited talks, me and my team will target academic audiences. For governments and third sector organizations, I will create a publicly-accessible Learning e-series and a knowledge exchange platform. For current and future industry leaders, I will develop experiential learning materials and also publish findings in practitioner-facing journals. For my research partners, I will deliver workshops and reports.